Pathogenic aggregate release as therapeutic target

Dementia Research Institute studentship

This project is aligned with the Accelerating Medicines Discovery and Translation priority area since it focuses on a pathophysiological mechanism at the basis of pathogenetic aggregate spreading in the CNS. The main disease mechanism areas are tauopathies and ALS/FTD